Modelling the causal relationship between teacher mental wellbeing and student mental wellbeing using multi-level mediation to generate theory on the

The main aim of the research project is to model the causal relationship between teacher and student wellbeing. To explore this relationship, the research proposes to employ multi-level modelling and assess the factors important in mediating wellbeing. The latter approach will generate data based on group and individual variables for understanding - on an individual level - what impacts student and teacher mental well-being, in the context of teacher-pupil relationships. The project will, in this regard, generate theory on mental wellbeing inequalities within secondary schools and, with the addition of a qualitative consultation process, provide impact by exploring policy deficits in the area of mental well-being within school settings.